Ajay

My business idea is to create a digital distributed network of display screens. The result is the ability to use this system to organise, distribute and manage multimedia content on remote screens anywhere in the world.